Intelligent Golden Thread for Building Safety Management (i-GBSM)

The Golden Thread (GT) from Building Safety Act (BSA) is promising to transform safety practices in the UK building construction sector. Alongside this optimism is the challenge that the act will result in more demanding processes and compliance requirements which , which could be costly and time-consuming(Lowe&Dunne, 2022). Nevertheless, the rationale for GT & BSA is to ensure a safer and lower-risk construction industry while also empowering end-users to know how their buildings are kept safe in future (UK-Government,2022).

However, the realisation of the envisioned benefits of GT massively depends on effective implementation as this has been the problem with several previous acts. Meanwhile, there is already apprehension among industry-stakeholders due to the lack of clarity surrounding the GT scheme. This uncertainty is expected to cause numerous disputes, costly fines, imprisonments, and reputational damage in the future (Winfield,2022). To alleviate these fears and facilitate implementation, there is an instant need for an intelligent solution to provide clarity and streamline compliance to GT(MHCLG,2022). Advances in the field of Natural Language Processing and Data analytics offer opportunities for developing intelligent systems that will ensure compliance with BSA. As such, the proposed project aims to develop an advanced _A**I-based Intelligent Golden Thread System for Building Safety Management (i-GBSM)**_ to support responsible parties in compliance with BSA. i-GBSM will consist of four functionalities:

**Intelligent Golden Thread for RACI(iGT-RACI):** This will highlight project-specific compliance plans for stakeholders based on their specific roles and efficiently allocate responsibilities. The platform will categorise individuals as Responsible, Accountable, Consulted, and Informed(RACI), ensuring precise compliance and accountability, and minimising potential disputes.

**Intelligent Golden Thread for Design Safety Analytics(iGT-DeSA):** This platform focuses on Gateway 1, where it assesses designs and archives data (e.g. approval from BSR) to diagnose and demonstrate compliance with fire safety standards during design and planning phases.

**Intelligent Golden Thread for Compliance Record Analytics(iGT-CoRA):** iGT-CoRA will enable adherence to Gateway 2 & 3 by enabling contractors to record and manage compliance plans, used materials, and executed actions. It will employ an AI algorithm to verify what was built against the design approved and compliance information. Through AI, CoRA will identify and categorise nonconformances, for swift action to minimise potential safety hazards.

**Intelligent Golden Thread for Building Users(iGT-BUS):**User-friendly Conversational AI interface to allow building users and managers to use natural language conversation to inquire and probe information recorded on golden thread about their building, safety compliance, and any nonconformances.